Grwp Llandrillo Menai And Axis Precision Limited

To develop a robust innovative change to design methodology and introduce a manufacturing and management process, incorporating advanced and exotic materials.